Emotions and social interactions in human cognitive process in designing human-friendly autonomous driving systems.

he current study aims to develop computational and actionable cognitive models of human cognition and decision-making processes, with a focus on two critical parameters: human emotions and social interactions, as well as to establish a theoretical understanding and landscape for such processes. To meet the project's objectives, this research should have a direct impact on the development of safe and efficient autonomous systems. The proposed experiments will use virtual games and driving simulators to engage human players in making dynamic decisions over time and space in their tasks, as well as capture and record the players' performance and physical and psychological responses when experiencing emotional changes and interacting with other humans and/or robots. The proposed hypotheses are discussed: 1) Driving simulator tasks will induce specific emotional experiences; 2) Players' emotional sensitivity will predict their performance in two areas of human cognition: visual memory and executive function, particularly emotional inhibitory control; 3) Players without passengers and those with passengers whose conversations with the player are controlled during driving tasks will exhibit safer driving behaviours than those with passengers whose conversation modulations are not secured; and 4) Players who get immediate feedback on their driving abilities after completing tasks, whether from humans or machines, are more likely to drive safely than those who don't. It's worth noting that human and machine feedback comments are identical. Consistent feedback, whether from humans or machines, can help drivers practise safe driving habits. Limitations and potential future research areas are suggested.